Oval Medical Advanced Epinephrine Autoinjector Proof of Market

Oval's advanced Epinephrine Autoinjector is intended to address some of the fundamental
causes of fatalities due to severe anaphylactic shock (allergic reaction), particularly in the high
risk group of teenagers and young adults.
This group is particularly at risk due to:
- Rising incidence of allergy in younger generations
- Poor compliance and attitude to risk of this age group
- Difficulty in using some existing Epinephrine Autoinjectors without previous experience or
regular training
- Fear of self-injection
Based on extensive experience of human factors in this market, Oval has generated a novel
approach to address many of these issues. This project will allow us to test this approach and
understand the likely effectiveness and acceptability of a new device